Capturing and Analysing Data at the Edge

My research focuses on machine learning for network resource management. Specifically, I investigate the use of reinforcement and deep learning methods for resource management in distributed systems and Software Defined Networks.

Software Engineering